Visual Analytics for Explainable Graph-Based Machine Learning

Theme 3 - Novel Mathematical, Physical and Computer Science

A number of techniques in machine learning now use graphs as an underlying structure for learning rather than simpler structures (such as grids). In these approaches, higher level features in the attributes associated with the nodes and edges are learned on the graph. Although attention has been paid to explainable and interpretable machine learning in general, the problem of graph-based approaches remains open. In this thesis, we will explore the development of novel machine learning techniques on graphs, and create visual analytics systems to explain and interpret such approaches. We will work with domain experts to integrate the developed technology into their workflows.